Development and Optimisation of "The Bradford Process"

Bradford Metallurgy has developed a new, novel process which directly reduces titanium dioxide to titanium metal. The process is both faster and cheaper than currently established methods (Kroll, Armstrong or FFC).

This project will accelerate the development of the process to allow faster realisation of technical demonstrators (scale of production and components) and attainment of commercial interest to bring the process to market, and result in significant availability of lower cost titanium powder. This will allow industries and sectors who wish to but currently do not use titanium; due to the prohibitive cost, to access this resource.